Sheffield Hallam University and Equi-Trek Limited

To use change management processes to transform the Leadership and Management capabilities of the business, based on staff engagement and empowerment, influencing manufacturing quality management culture, establishing a TQM approach and value-generating supply-chain innovations to improve productivity.